The Wellbeing Of An Ageing Dancer: An Enquiry Into The Experience Of Community Dance Practice In Older Adult Populations

The Wellbeing Of An Ageing Dancer: An Enquiry Into The Experience Of Community Dance Practice In Older Adult Populations